Refugees' Musicking: Meanings and Encounters in Greek Reception Centres

Research Context:
Recent ethnomusicological research that addresses displacement and music, focuses on home belongings and their diaspora (Reyes, 1999; Pistrick, 2015; Levi & Scheding, 2010; Lidskog, 2017; Solomon, 2015). It seems that it follows the physical movement of the subjects through space, as well as the notion of "home" as embedded within a spatially bounded space.
Displacement also involves emplacement, making a "new home". However, if we take into consideration Appadurai's (1996) and Hannerz's (1996) theories, we can assume that the relationship between music and displacement may be characterised by further multiplicity. The space continuum that moving subjects form (Gupta and Ferguson, 2002) results in a continuum of culture, and particularly music.
The existence of common elements and backgrounds in various musical cultures, caused by people's movements, as well as by colonialism and the capitalist market, can create common points of reference, thus contributing to the shaping of channels that enable dialogue, or enforcing boundaries (Turino, 2000).
Aims and Objectives:
My project explores the musicking (within individual and collective contexts) that takes places in refugee reception centres in Athens, Greece, employing ethnographic fieldwork. Refugee reception centres are liminal places: placed on the ground of the potentially host society, yet their residents excluded from it. They are places contested, highly informed not only by the politics implemented, but by their residents' cultures that are brought to coexist in precariousness, and the opposing poles of stability (due to the protracted stay) and mobility.
I'm interested in understanding the meanings embedded in certain musical practices, as well as the various encounters that may take place within this context. Focusing on musicking I look at the ways refugees' aesthetic agencies are informed by their shifting backgrounds in which they live, and how they shape their sociality. I wish to provide insights in the refugees' interactions and shaping relationships around various forms of musicking with refugees of different cultural background, or between them and people from the host society (present and active in reception centres, as volunteers, teachers, etc.), as they are waiting for their possible relocation. I'm particularly interested in figuring out the potential for multiple inclusions that participation in musicking may entail.
Potential Applications and Benefits:
The research will contribute to the ongoing discussion on the multiple inclusions that may occur among refugees and refugees-host society, as they are informed by cultural backgrounds, and asymmetrical relationships embedded in the nation-state belongings. Moreover, the research will contribute to the ongoing discussion about "multiculturalism" within European culture, and within a reception centre, emphasising the role of music performance and consumption in mediating these processes.